Connected Communities & Design Highlight: Empowering Design Practices: historic places of worship as catalysts for connecting communities

The proposal considers the contribution community-led design can make to unlock the potential of historic places of worship to be a highly valuable community resource as well as a fundamental part of UK's national collective culture. The aim is to examine how community-led design practices can help empower those that look after historic places of worship to engage effectively with their communities and develop their creative capacity, to think 'designerly' and to realise inclusive and sustainable places. This is what we refer to as 'empowering design practices'.

The project focuses specifically on the potential of places of worship to be sensitively adapted for wider community services through community-led design practices and on the impact of these practices on people, communities and place.

Our core partners include advisory bodies such as English Heritage (EH) and the Historic Religious Buildings Alliance (HRBA), funders such as Heritage Lottery Fund, design professionals, such as Wright and Wright architects, research-based consultancy bodies such as the Bureau of Design Research (BDR), and design support and infrastructure organisations such as The Glass-House Community Led Design. The academic team will bring in a range of different disciplines and perspectives, from architecture, design research, arts and media to architectural history, heritage studies and cultural studies.

The project starts with the observation that advisory bodies and funders for the protection of heritage - such as the Heritage Lottery Fund - are moving away from a model focused exclusively on repairs and restoration of the physical structure of buildings to a model that places a new emphasis on the long term use of these places, the engagement of the larger community in the design process and the co-production of new uses and solutions that will make the places relevant to people and society. However, despite these changes there is a concern that professional design practices are still disconnected from the needs and practices of communities; the processes that support and empower communities to develop and take ownership of their space are not well established; and there is very little understanding of the value of these processes in creating inclusive and sustainable places.

The project will use design-based and other creative-based methods of enquiry (design studio, prototyping, visual and emotional mapping, asset mapping, digital storytelling) and will involve a diverse program of engagement with a wide network of communities delivered in collaboration with our partners: from one-to-one support and design workshops with communities, to peer learning events, study tours and networking activities. The project will also include a program that aims to build capacity for research by design in the context of community led design practice.

Potential impact
Who will benefit from the research:
The research activities and outputs of the project are expected to benefit individuals and organisations representing multiple sectors and a wide range of roles. Apart from academics working in the areas of design research, community-led design, architecture, and heritage and cultural studies, the project will benefit a number of different stakeholders nationally:
- individuals and communities involved in CLD in their local area and particularly communities looking after historic places of worship
- professionals working in regeneration and CLD (facilitation experts, artists, architects, urban planners), particularly those working in conservation of historic places of worship (ecclesiastical/conservation architects and surveyors)
- third sector organisations mediating, supporting and advocating CLD
- organizations providing support and funding to sustain historic places of worship
- independent organisations dedicated to promoting design, and organisations interested in embedding innovation in heritage
- local authority representatives and policy-makers (involved in planning, regeneration, service provision and heritage management)

These stakeholders will benefit from a better understanding of the current landscape surrounding community-led design in the context of historic places of worship, including barriers, opportunities and best practice examples; from gaining access to evidence of impact of those practices; and from practical guidelines and methods for design research and community engagement.

How will they benefit from the research:
The project is focused on empowering design practices and supporting those involved in CLD and the adaptation of historic places of worship more specifically, to use design thinking in order to lead their projects and effectively engage with their wider communities. The project has built in a wide range of support mechanisms to directly benefit over 30 different projects within 5 years. Other projects/communities will benefit indirectly through gaining access to produced resources providing advice and practical help. The project also includes activities (workshop and events) that bring together communities around places of worship helping them to share experiences and knowledge and potentially create a peer-to-peer support network. The timescale of this impact is likely to spread at least over 10 years.
By developing and evaluating CLD practice and providing evidence of its impact the project is expected to enhance policy making, and the effectiveness of support provided by heritage organizations (funding and advisory bodies). The project also emphasizes capacity building and the development of participatory design research skills for design and community development professionals and students, both through its co-design and co-delivery activities and through its design research training program. Overall, the knowledge derived from the project activities has the potential to enhance the quality and the effectiveness of both the 'process' of empowering and bringing people together to develop and manage a project, and the 'product' in terms of achieving people's expectations and visions taking into consideration design, heritage, cultural and faith values. Achieving inclusivity in the design process is expected to lead to places that attain economic, social and environmental sustainability.

The outputs of the project (reports, papers, guidance documents and media) will be directly available from the project website and will be disseminated through the academic and community partners networks and through the final conference. The project has intentionally planned different types of outputs for different types of audiences: academic papers, plain language reports, videos, blogs and visual materials. The project will also help stimulate new connections between research and practice communities and create ideas for future collaborations.